Long in the tooth: understanding the evolution of the craniofacial skeleton in sharks, rays, and chimaeras.

The craniofacial skeleton–the complex of bones that form our face and jaws– is a fundamental feature of jawed vertebrate anatomy, defining the architecture of the head and housing the dentition. Chondrichthyans–sharks, rays, and chimaeras–are significant to understanding the evolutionary origins of the craniofacial skeleton because they are the sister-group to all other jawed vertebrates (including humans) and unlike all other living jawed vertebrates, they are ‘micromeric’, i.e. their dermal skeleton is made up of tiny, tooth-like denticles, and their teeth are not embedded in jaw bones. Variation in the organisation of the craniofacial skeleton in living chondrichthyans thus provides an alternative model with which to understand how the craniofacial skeleton has evolved and feeds a unique source of information into understanding its origins. This variation is expanded still further when chondrichthyans’ long evolutionary history is taken into account, with the fossil record revealing anatomies of the chondrichthyan craniofacial skeleton that no longer exist, in particular charting the evolution of micromery from macromery and revealing intriguing overlaps between the craniofacial skeleton and the dentition. However, two things obstruct our understanding the implications of this extinct chondrichthyan craniofacial variation: firstly, the micromeric anatomy of fossil chondrichthyans is very poorly understood and difficult to study; and secondly the phylogenetic and temporal framework required to interpret them is not up to the task.
In this project I will ask if and how the oral skeleton is incorporated into the craniofacial skeleton in extinct chondrichthyans, and in doing so develop a broader understanding of its anatomy as an articulated system and establish a timescale for its evolution. I will focus on two areas of interest, building on my prior research: stem-chondrichthyans, the earliest members of the group, and stem-holocephalans, early chimaeras. To do this I will combine data from living and extinct taxa and capitalise on recent methodological advances. Because they are made of numerous tiny elements, the dermal components of chondrichthyan craniofacial skeleton are poorly understood, even in living chondrichthyans. Modern tomographic imaging methods (e.g. x-ray computed tomography) provide a way to visualise these in situ, while machine-learning approaches provide a way of processing the resulting large datasets. I will use these methods to ‘map’ the overall patterning of the craniofacial skeleton in target taxa as well as their living relatives, and use synchrotron tomography to interpret the relationship between the oral and craniofacial skeleton. I will then build on my previous research to combine genomic and morphological data into a total-evidence tip-dating analysis for chondrichthyans, giving the most comprehensive view yet into the relationships and timings in early vertebrate evolution, providing the necessary framework to interpret these anatomies.
The results of this project will have significance beyond understanding the evolution of the chondrichthyan craniofacial skeleton, impacting the evolution of teeth, the use of living chondrichthyans as a developmental model, and provide a new perspective on evolutionary timings in the evolution of a clade that is of major importance from evolutionary and conservation perspectives. I will use it to develop my own skills as a scientist, including developing my leadership, integrating developmental data and machine-learning approaches into my work, and building new collaborations. I will expedite this by sharing this with the scientific community, specifically targeting people beyond palaeontology, and the general public via the University of Birmingham Lapworth Museum.